Point of Care Blood Cell Analysis

The project will develop a new micro-technology for label-free point of care (PoC) cell analysis, paying particular attention to accurate determination of low abundance cell populations for a five-part differential for full blood count (FBC). The FBC is the single most common clinical measurement used to provide information on a patient's health in almost every single disease, indicating the large commercial impact of the work proposed here. The project will also develop new low pressure, low power microfluidics, minimally invasive sample extraction and low-volume processing and new integrated electronics. We will also develop methods for meaningful information delivery to patient and doctor. The end-results will be solutions and know-how for implementation of a handheld PoC Full Blood Count (FBC) system, based on high speed single cell impedance spectroscopy in a microfluidic format. This project will provide breakthroughs in functionality, minaturisation and consumer acceptability to realise a true PoC FBC.